A Neurocognitive Investigation of the Role of Reinforcement Learning in Updating Dysfunctional Self-schema in Depression: A Putative Mechanism for Ant

Context of Research
Depression is commonly characterised by negative evaluations of the self (e.g. I feel like I am a failure). Cognitive theories emphasise the importance of these negative self-schemas in the development and maintenance of depression (1). Negative self-schemas have been found to be an independent risk factor for depression (2). However, the mechanisms underlying the development of these schemas remain unclear.
Social reinforcement learning is one process thought to develop and maintain self-schemas (3). Social interactions are dependent on ambiguous social cues (e.g. facial expressions) and are therefore open to interpretation (e.g. this person likes or dislikes me) (4). Individuals with depression have been found to exhibit negative emotional processing biases, such as greater recall for negative words and selective attention towards negative facial expressions (5). However, to date little research has been done on emotional biases in relation to social reinforcement learning specifically.
Treatments for depression, such as antidepressants, are thought to work in part by remediating negative emotional processing biases (6). Rather than interpreting social cues as indicative of negative evaluation by others (e.g. that person laughed at what I said, they must think I am stupid), cues are instead positively processed (e.g. that person laughed at what I said, they must think I am funny). However, again little research has been undertaken to test this hypothesis.

Aims & Objectives
Aims: To understand the role of reinforcement learning in updating dysfunctional self-schemas in depression.
Objectives:
1. To examine the relationship between reinforcement learning and depressive self-schemas.
2. To examine changes in self-biases within reinforcement learning over the course of antidepressant treatment.

Applications and Benefits
While effective treatments are available for depression, large numbers of patients do not achieve remission, and relapse is common (7, 8). Understanding the role of negative self-schemas in antidepressant treatment would provide us with important information regarding treatment mechanisms, contributing to the development of more effective treatments. Establishing the relationship between social reinforcement learning and negative self-schemas may also allow us to develop preventative treatments to prevent the development of negative self-schemas and subsequently depression.

Relevance to the research council
This research can be categorised under the MRC's Neuroscience and Mental Health funding area, specifically the 'mental health research' and 'cognitive and behavioural neuroscience and cognitive systems' subsections. This project meets the MRC's aims to 'understand the causes and drivers of mental health' and contribute towards an 'enhanced understanding of the causes of mental illness' (9).

Note: references can be provided upon request as they exceeded required word count.